Research Design and Development of an Intelligent Disconnect Tool used in oil and gas exploration

The company is looking to research and develop a novel intelligent down the hole disconnect
tool (I-DISC) which would provide disconnection from the bottom hole assembly and
extraction in a fraction of the time of the existing state of art methods. During oil and gas
exploration the bottom hole assembly (BHA) can become stuck/jammed due to poor cleaning
of the hole and subsequent build up of cuttings. With directional drilling programmes
potentially exceeding 10km, problems are becoming more common and expensive as oil
exploration companies look to access difficult to extract oil reserves from reservoirs which
until recently were not commercially viable. Existing methods of disconnecting the BHA are
crude and prone to error where wireline systems cannot easily be employed. In development
and exploration drilling, the costs when the BHA becomes stuck down the hole are
considerable with rigs, equipment and support costs exceeding $1M per day. The intelligent
disconnect tool would provide the separation of drill pipe in such instances after autonomous
monitoring of drilling parameters, thus effecting a controlled and time efficient solution.